Super-FM: supporting facilities managers to deliver net zero targets

Buildings contribute 42% to global carbon emissions, with operational energy consumption from non-domestic buildings contributing 11% to global carbon emissions. This project focuses on creating software & service solution that engages, supports and up-skills building facilities managers with maintenance, optimisation & energy efficiency. Our aim is to help increase adoption of net zero solutions across the Commercial Real Estate supply chain.